MicroBriTT

We aim to create a service company called MicroBriTT which will address the rapidly increasing need for high-speed, high-value bespoke manufacturing with micro-scale precision. We will specifically manufacture microsystem-prototypes and replication tools for a range of target industries such as biosensors (microfluidics) and medical technology to optoelectronic waveguides and MEMS (Micro Electro-Mechanical Systems) microphones.

The key advantage of our Hy-MEMBS (the hybrid mechanical micromanufacturing of brittle substrates) system is that it can be utilised for hard, brittle materials like silicon and sapphire. This expands the range of delivery compared to competitors and allows for compatibility with the existing microelectronics and optoelectronics manufacturing processes. It can operate independently of a clean room and does not require special tooling services such as photomasks. As such, it can act as a low-volume high-value manufacturing tool.

Although our service is underpinned by patented technology, it will be our customer focus which will rapidly grow our market base. We will create an attractive state of the art web-portal where customers can upload CAD designs, or make designs directly on the site. The site will provide feedback on design errors (if they exist), quotation and delivery time. Then once an order is processed, it will provide continuous monitoring of the product manufacture. We believe this manufacturing service philosophy will set us apart from other providers and allow us entry to markets where we do not have unique capabilities.